Artificial Intelligence platform for Human Capital Management in Healthcare

Public description

NurxmityHealth an Artificial Intelligence powered platform for health care professionals contracted to work in the health industry where they can create professional profile, connect with colleagues, access latest vacancies, track contractors, manage cost centres, recommend professionals and manage rewards and benefits using the point based system via artificial Intelligence which will be used as a retention strategy and a model to attract talents to work in the industry, reduce time taken to complete the recruitment process, real-time projection of staff locality coming for work or doing overtime at estimate of 2hrs prior to start time and this platform serves as a centralised data centre for healthcare professionals in U.K. and Europe at large.

With the alarming staffing crisis across the health industry with no retention strategy, patient care has been on decline leaving wards over crowded with up to 4hrs waiting time for emergencies. This has been a major contributor to untimely deaths that could have been avoided. The National Health Service (NHS) 'retention crisis' has seen more than 200,000 nurses quit since 2010

Data analysed by Labour and verified by the House of Commons Library showed that 75% of nurses who have left the NHS since 2010, 160,000, quit for reasons other than poor working life balance, poor rewards and benefit scheme, and voluntary resignations in favour of third-party agencies has increased by 55%. Nurses said patient care was being "routinely compromised by chronic staff shortages".

"After years of pay restraint, cuts to training budgets and growing pressures it is no wonder the NHS is facing chronic shortages of 100,000 staff last quitter and still counting. These shortages affect patient care every day as waiting lists grow and operations are cancelled."

The NHS uses the NHS Jobs platform which is the main catalyst in managing vacancies across the health industry in the UK with the capacity of managing minimum of 30,000 vacancies a month with no much success in getting the positions filled leaving hospitals understaffed.

With poor staff retention strategy, 80% of the human resource opts to work via third party agencies as a way of earning better pay package as opposed to their contracts leaving the NHS with £4 Billion deficit on temporary staffing in 2018 alone still with little success in getting the Hospitals staffed adequately.